Voices of War and Peace

With the launch of the Coalition's plans to mark the centenary of the Great War, the Communities Secretary observed: 'As the First World War moves out of common memory into history, we're determined to make sure these memories are retained', but which common memories did he have in mind? Remembering, just like forgetting, is always a political act. The war was a global conflict which left its mark on the local. Was it experienced differently in urban and rural areas? What were the relationships between soldiers and civilians during and after the war? Did it shape individual and community identities? Did it have different meanings for contemporaries? There was a consensus that the dead were to be commemorated and remembered, but there was less agreement over how the example of sacrifice was to be understood and the meanings to be attributed to and experiences to be drawn from acts of commemoration. How have these meanings changed over time? How will it be understood today? Is it a truism that 'the past is a foreign country: they do things differently there'? Certainly, Britain today is a very different country to that of 1914 and has been described by Parekh (2000) as 'a community of communities.' What sense will young people make of the local memorials to the dead which sit in the urban and rural landscapes and the acts of commemoration organised by an older generation which will centre upon them? What meaning will the war have for young people who have grown up in a society where live reports of conflict are readily available on a smartphone and where the return of the dead from Afghanistan is instantly reported in the media? How will they connect the past with their present and their future? As the First World War moves out of memory into history, what will be the record of commemoration they will have experienced that will be left after 2018 for future historians to reflect upon? These are just some of the questions which have been generated by reflecting on the joint Arts and Humanities Research Council/Heritage Lottery Fund commemorative project. These reflections have in turn shaped the 'Voices of War and Peace: the Great War and its Legacy' project proposal.

At the core of this cross disciplinary project is an institutional commitment to community engagement with research and a professional commitment 'in a mission of understanding' to investigate, analyse, apprehend, criticize and judge and thereby translate Edward Said's idea of 'communities of interpretation' into practice (Said 2003). Using Birmingham, the UK's second city, as its primary place of memory, the project will reach out to multiple communities/publics both local and national to explore through dialogue issues around memory, remembering and commemoration. The research network will respond to community requests for support in terms of capacity building and support community driven research agenda. Working with other funded centres and the National Coordinating Centre for Public Engagement (NCCPE) the project will invest in developing the community engagement experience of early career researchers. A strength of the network beyond its relevant knowledge expertise is the experience embedded within its membership of effective partnership working. As an internationally engaged network, it will seek out relations with cultural institutions in Birmingham's sister cities and through the Universitas 21 network to understand other national and local processes of commemoration and thereby further illuminate our understanding of memorial activities in the UK. Sharing knowledge, expertise and resources, it is intended that the project will leave its own legacy for community/academy relations in terms of the capacity for the co-design and co-production of research, an understanding of the complicated relationship between remembering and forgetting and a desire to continue to 'think forward through the past'.

Potential impact
Many groups can be identified that will benefit from the Voices of War and Peace project. The most direct beneficiaries will be the partner organisations who have agreed to collaborate and whose letters of support are included with this application. These organisations will benefit from their staff being involved in working across the academy/cultural sector divide and gaining insights into the research culture to be found in the university sector. None of the partners currently have the capacity to be identified as independent research organisations but involvement in the project will support the development of a research culture especially through the engagement of those participants in the University Cultural Partnership Honorary Research Fellow and Associate scheme. In particular this will impact on the Library of Birmingham and Birmingham Museums Trust and their ambition to move towards possible Independent Research Organisation status.

Partner organisations will also have gained increased understanding of the needs, interests and knowledge of communities be they local, regional or virtual and also insights into the community research agendas of the National Coordinating Centre for Public Engagement [NCCPE] and the AHRC.

A second, but as yet difficult to quantify, group of benificiaries will be the various communities who will have engaged in dialogue with the researchers in the network and in collaborative research. At the heart of the AHRC/HLF/NCCPE initiative around the commemoration of the First World War is a capacity building agenda. Active engagement in researching community heritage projects will have been supported by the research network through the provision of workshops which will mean that individuals can gain skills relevant to ensuring that heritage is better looked after, managed, understood and shared including, among others, conservation, digital and project management skills. Relationships are at the core of the quality of life in geographically defined communities and active engagement in participatory and inclusive community heritage projects can strengthen the resilience of communities and the sense of belonging. The dialogue between communities and researchers around the commemoration of the First World War will have focused on sensitive issues around what is remembered and what is forgotten and will have drawn attention to different interpretations of the past. The ideas of 'community' and 'collective memory' are embedded in these interpretations and reflecting on how the past is made accessible in the present will have the potential to enable individuals and communities to understand how they are positioned in relation to the past.

A third group of beneficiaries will be those members of the research network, including Early Career Researchers, who have little or no experience of working with communities on heritage related projects as the Centre will organise training and workshops on undertaking public engagement.